Transposon Systems for Plant Breeding

In this project we will trap the mobile genetic elements that cause instability in flower colour in sweet pea. Once trapped the material will provide the resource required to determine the identity of the elements and subsequently use this information to develop ways to stabilising the behaviour of breeding lines. This will play a key role in our goal to develop new varieties.
However the technology opens a new startegy for plant breeding of food crops.